Yummy Tummy Organics

Yummy Tummy organic children's meals. Nutritious yet delicious. Chilled ready meals. Including healthy finger food meals. Suitable for children from 2 upwards. Suitable for busy parents that want their children eating only the best and most nutritious food.